@FutureBEV

Accelerated Technologies for Future Battery Electric Vehicles (@FutureBEV) will ensure competitive powertrains in function and costs and enable UK technology transformation to zero emission mobility.

Two premium automotive global companies, BMW and McLaren Applied join forces to bring together a development team to include Custom Interconnect Limited (CIL), Lyra Electronics from industry and Compound Semiconductor Applications Catapult (CSAC) and University of Warwick (UoW).

Together the team will develop a new UK supply chain for subcomponents and system capability for future electromobility addressing UK Government targets for industrial growth, generation and safeguarding of jobs and the transformation to zero emission mobility. This technology drives BEV from niche to mainstream.

This will be delivered through two strongly interlinked workstreams addressing volume and performance.

Customer oriented requirements implemented through this development provides real world benefits in improved efficiency, lower vehicle level CO2, reduced weight and better use of storage providing value add and competitive customer value to the end user.

UK engineering talents and skills will be developed in harmony with the BMW Munich based background knowledge within the project to open development and manufacture opportunities for vehicle electrification within the UK.

**Core goals**:

* Development of EV powertrain
* Development of UK content (sub-components and Inverter supplier)
* Increased powertrain efficiency (reduction of CO2)

* Reduced development cycle time/time to market (acceleration of CO2 benefits)

**Specific development:**

* Design for volume manufacture target of 2025
* High Power Charging (HPC) enabling technologies
* Thermal Management and connection systems for high integration

* Sensor development

Revolution to 800V will significantly reduce charge times enabling HPC, accelerating end-user acceptance, and optimising the powertrain by efficiency improvements.

Faster switching capability of technologies will be further developed to doubling up power density, reducing volume, cost and optimising overall vehicle powertrain integration.

**Deliverables**:

* Silicon Carbide (SiC) power switch with transfer for other systems (charging)

* Development of UK academia
* System optimisation and delivery of core Power Electronic systems for powertrain
* Customer safety impact for new high voltage systems, analysis and design implementation
* UK based supply chain development for high value automotive components